Creators in the classroom: developing writing for pleasure, and future writers, in Scottish primary schools

Creators in the classroom: developing writing for pleasure, and future writers, in Scottish primary schools